Compressive Ultra-Fast Imaging

This is a PhD research project in Electronics Engineering.
The research will be in the field of Compressive Ultra-Fast Imaging. The research will focus on developing high-speed imaging platform that will be able to capture ultra-fast dynamic scenes in low light environment. This involves developing and optimizing the time consuming post-processing compressive sensing algorithms required for these systems, research on the novel hardware architecture and integration, and demonstrating the technology with different applications.